PestGPT 2.0: Enhancing Mobile Intelligence with Knowledge Guided ChatGPT for Sustainable Pest Management

Worldwide, crops are threatened by invertebrate pests which cause feeding damage and transmit plant viruses. High levels of infestation can cause up to 80% yield loss. Currently, farmers are advised to follow economic thresholds and to apply management interventions when thresholds are exceeded. Generally, thresholds are defined as the level of pest infestation above which it is expected the crop will suffer economic damage. As restrictions on insecticide use increase and a greater number of insecticide resistant pest populations emerge, growers are looking towards more sustainable integrated pest management (IPM) practices.

Effective IPM deployment is dependent on accurate pest identification and quantification, accurate pest identification and quantification, placing this pest information into a crop tolerance threshold context, and deploying sustainable and economically sound pest control strategies. However, there are numerous barriers that restrict the uptake of IPM principles: Accurate identification of invertebrate pests is difficult and requires taxonomic training, a skill that growers often lack; current thresholds have received little testing and validation under field conditions, limiting grower confidence; and insecticide resistance information for key pests is spatially-limited and primarily provided on a national basis.

In an initial project we developed an early-stage solution to this problem by integrating visual intelligence with ChatGPT technology into a mobile solution to identify insect pests in crops (InnovateUK project 10123768). The outcome could be further improved to be more successful when given additional funding to support 8 months, with benefits below:

Here, we will improve our PestGPT solution through optimising pest detection models and integrating knowledge guided ChatGPT to manage multiple pests of above-ground crops. The output will be an enhanced PestGPT solution that offers:

* Offers rapid detection and quantification of over 30 crop pests using mobile devices.
* Places pest quantification into context of regionally relevant pest tolerance thresholds.
* Provides estimation of economic thresholds and useful advice on crop pest control.

To achieve this we will expand the pest detection model to above-ground crops (over 10) and pests (over 30), and test and validate thresholds for a subset of these pests. Our main output will be a smart-app that provides pest detection support, highlights the current threshold for the identified pest, and provides information on estimation of economic thresholds and useful advice on crop pest management.